Lucerne biotech TSB application

Lucerne biotech specialises in the optimisation and production of microbial-based products, founded on bioaugmentation and bioremediation technology. The specific microorganisms, naturally present in soils and water, are reinforce to enhance usual processes to clean, decontaminate and deodorize in a safe way for humans, animals and plants, and are used – for example - in waste water treatment (Industrial or municipal), sustainable agriculture & aquaculture, odour control, soil remediation and Industrial bio detergents. Lucerne biotech is seeking to collaborate with a UK university to engage their expertise, resources and experience in bioremediation & in the laboratory testing of new products to determine their effectiveness & efficacy. This partnership will allow Lucerne biotech to enter key markets – Asia Pacific and Europe - to rapidly grow our business creating UK jobs and manufacturing exports, as well as delivering ecologically sound products and solutions across a wide variety of industrial applications.